Progression to pan-resistance in Acinetobacter baumannii: evolution and spread of OXA carbapenemase genes

Antibiotics have been one of the fastest growth areas in pharmaceuticals since their clinical introduction 50 years ago. However, this apparent wealth of new drugs has masked the true reason for this explosion, simply the bacteria were becoming resistant to each drug as it was being introduced. We did not know how to use the antibiotics in a manner to prevent the emergence of resistance because we did not understand how resistance really develops within the clinical population. Carbapenems are the final major antibiotic group that can effectively treat infections caused by A. baumannii. This project aims to understand how carbapenem resistance caused by OXA beta-lactamases develops within A. baumannii, not just at the molecular level but also within a species. It aims to question the belief that resistant bacteria are simply sensitive bacteria that acquire resistance but rather they derive from sub-populations of bacteria selected during therapy. If we can determine how this resistance enters and spreads through the population, we shall be in a better position to control it.

Technical abstract
Acinetobacter baumannii is a major Gram-negative pathogen responsible for hospital-acquired infection. Carbapenems are the final drug of choice but many strains are now carbapenem resistant; this is usually manifested by beta-lactamases of the OXA molecular class D. This project seeks to determine how widespread the OXA beta-lactamases are in strains of A. baumannii isolated from Europe and to establish where their genes are located, in particular on plasmids or within mobile genetic elements able to move between replicons. The environment within the strain may be crucial to the ability to transfer so this will be investigated both at the structural level and within strains that have altered capabilities to develop resistance. Closely related enzymes appear to have differing capabilities to confer carbapenem resistance so the activity of the enzymes will be carefully assayed and analysed then the results will be compared with the amino acid structure. The strains harbouring enzymes that have lesser capability to confer carbapenem resistance will be examined to understand why this is the case; whether structural differences are responsible or the enzyme is sufficiently repressed that it is unable to be expressed efficiently. This will be examined by applying selective pressure by challenge with weaker carbapenems to determine if derepression can change the resistance phenotype. At the end of this project, we should have a clearer idea how the new OXA beta-lactamases contribute to the maintenance and spread of carbapenem resistance in A. baumannii.